Manchester Metropolitan University and Atheon Analytics Limited KTP 22_23 R1

To develop and embed a novel digital operationalisation and growth framework that will support Atheon in exploring and exploiting lucrative growth opportunities in related sectors and markets.